Pulsed-electrochemical machine and process to manufacture powder metallurgy fastener punches.

In addition to our original scope, we now also wish to also investigate the following in our final quarter:
Credit cards require a security secure holographic hot foil print on the reverse side of the card. The hot foil printing on to a rigid substrate is extremely difficult and holographic foil compounds this difficulty. We wish to investigate in this final quarter whether our punches could be applicable for the latter purpose. We are confident that we have sufficient funds available in our existing grant to make this investigation and to manufacture the necessary tooling to produce sample dies for examination and testing by our credit card customer. To achieve this, we wish to move funds from categories, ’other’, ‘subcontract’ and ‘travel’, into, ‘labour + overheads’ and ‘materials’. Costs allocated to subcontract and capital usage are not affected by this request.

Formal signed letter supplied.